Atomic AI Engine: revolutionising music production and live performances with real-time analysis and feedback

Atomic Audio's mission is to simplify complex audio processing tools for all music creators. Our technology combines world-class digital signal processing with AI, providing composers, and musicians with the tools they need to achieve new levels of creativity, efficiency and innovation.

This project will develop our Atomic AI Engine, which can "listen and learn," profiling the essential characteristics of any incoming live audio in real-time. We will work with Grammy/Golden Globe award-winning composers and musicians, and amateur users, to identify priorities for unleashing the potential of this technology in disruptive new Atomic plugins and instruments, using functionalities including FX processing, auto-completion of phrases, and dynamic adjustment of processing parameters in real-time.

The potential of the AI Engine is enormous: from enabling unparalleled real-time analysis and feedback (demanded by musicians for live performances), to increasing efficiencies in workflow and automation (demanded by our film music composer testers), to adapting to live performances and interactive environments (with use cases being explored in commercial VR), and providing personalised, content-aware technologies that can adapt for individuals' creative preferences and contexts.

Atomic is ideally placed to achieve this, combining deep music industry and AI expertise with partnerships with major audio production hardware and software manufacturers.